Vitrification of intermediate level wastes using alkaline earth aluminosilicate glasses

Vitrification of intermediate level wastes using alkaline earth aluminosilicate glasses

Calcium and other alkaline earth aluminosilicate glasses are of interest in waste vitrification because they show some compatibility with anionic species such as Cl. This project will investigate why these glasses can incorporate such problematic species with the aim of developing novel, durable wasteforms for challenging ILWs with high contents of challenging anionic species such as Cl and MoO4^2-